GridPP networking infrastructure (DRI) - QMUL Grant

Equipment only, agreed in relation to the network infrastructure for robust and resilient computing and storage services for the LHC Grant (DRI -bid).